ReCare - A Smart Point-Of-Care Breath Analyser

Chronic Obstructive Pulmonary Disease (COPD) is the **third leading cause of death** according to World Health Organization (WHO). Patients are vulnerable to infections which lead to **exacerbation** of the condition and **hospitalisation**. Early warning of exacerbation would enable **early intervention** in the community, thus leading to better patient outcomes and **reduced costs** of treatment. Reliable **diagnosis** and **long-term monitoring** are therefore essential to **improved** **patient quality of life**, improved **life expectancy** and more timely and effective treatment.

Hydrogen peroxide levels rise during exacerbation, Timely detection would enable **prompt intervention** before the patient's condition deteriorates to the point of requiring hospital admission.

We have developed a **low-cost portable device** for measuring lung inflammation through exhaled breath. This could be used in the doctor's surgery, pharmacy and by the patients themselves. Our device shows **excellent performance** against standard methods, enables **reliable results** to be obtained in **minutes** with minimal discomfort or inconvenience. We are now at the point where clinical evaluation and user feedback are required to optimise manufacturing, design and operating protocols.

This project will support **production scale up** and the development of **operating protocols** in collaboration with healthcare professionals, healthy volunteers and patients. These outputs will enable us to proceed to **full scale clinical trials** with our clinical collaborators at the Royal Brompton Hospital, National Heart & Lung Institute (NHLI), fast tracking our device to patients and clinicians.